Latin American Technology transaltion Food waste valorisation technologies and product application

New Food Innovation Ltd , an SME with food ingredient and waste valorisation technology and know how

is working with Granotec (Chile), a leading South American provider of food ingredients , nutritional

premixes and process technology to assess the feasibility of establishing a strategic alliance and route to

transfer technology in waste valoriation and production of high value ingredients from co streams into

the South American food and beverage sector and build a food and beverage technology innovation

network between UK and South America industry and academia.